GGGP: Grow and Graft Genetic Programming

Programming is hard. Adding new functionality to an existing, large, and perhaps poorly-understood system is a challenge, even for the most competent human programmer. Despite much progress in software development environments, programming still includes many human activities that are dull, unproductive and tedious. The GGGP project is motivated by the frustration often expressed as questions such as "Why do software engineers spend so long repeatedly performing the same tedious low level software development tasks?" and "How many times do programmers work out how to express the idea of null pointer checking in a particular context or adapt existing code for searching an iterated data structure?"

We want to find a radically new approach to software development, supported by automated search that, we believe, will yield a dramatic reduction in development time. We propose a new approach to software development: Grow and Graft Genetic Programming (GGGP), in which a new feature is grown (using genetic programming) and subsequently grafted into an existing system. This grow and graft development approach aims to reduce the amount of tedious effort required by human programmer in order to develop and add new functionality into an existing system.

Our initial proof of concept work found that surprisingly little human guidance and domain knowledge is required from the programmer to guide Grow and Graft Genetic Programming. We therefore believe that it can radically change programming,
making it faster and less error prone, with a consequent transformative effect on the software industry. We also believe it may make it more enjoyable to a wider range of people, with potentially transformative impact on the wider public involvement in
(and understanding of) software development.

Our approach can be best understood in the context of the recent trend in Search Based Software Engineering (SBSE) called "genetic improvement", which uses existing code as "genetic material" that helps to automatically improve existing software systems, which has achieved several recent notable breakthroughs, such as speed ups of 7 to 70 times on real-world systems, human competitive results in optimising constraint solvers, and automated bug fixing and repair work on existing systems.

Potential impact
The project will maximise impact on the academic sector. Naturally, the results of the project will be published in leading journals and conference proceedings. An indicative list is given in the pathways to impact plan. The project team will also organise four two day workshops to deepen collaboration and widen the research base in evolutionary computation and in search based software engineering.

The initial industrial beneficiaries will be the core industrial partners of the project. However, the project team have many other very close links to the industrial sector (these are listed in the pathways to impact). The impact plan lists the companies with which we have existing active research work. The project team will also exploit its extensive network of industrial champions from established on-going projects who will assist in uptake by this initial pool of industrial beneficiaries. Our public understanding consultant, Sue Black, will ensure that results are widely disseminated to the general public. Ultimately, through increased reliability and reduced costs, the IT-centric areas of the wider economy and the general public will benefit.